Measurement-induced geometric features in quantum dynamics

Quantum measurement is a pillar of quantum mechanics. Recent technological make it possible to employ quantum measurements in a variety of protocols for precision measurement, quantum control, quantum feedback, and even quantum thermodynamics. With such a level of control, it is possible to use quantum measurements to induce geometric and topologically protected features in the quantum dynamics, as recently proposed.
The project aim is to set the theoretical basis for this measurement induced geometric dynamics. It will move from the formulation of a general theory that accounts for the effects of different and Hamiltonian dynamics to the proposal and modelling of experiments in electronic nanostructures. The student will make extensive use of theoretical tools of quantum mechanics and numerical simulation of quantum trajectories and will gain experience in the physics of electronic nanostructures.